Intelligent Real-Time Quality Control for Sea Level

Intelligent Sea-Level Forecasting uses machine learning to provide optimised local predictions for ports, harbours and leisure users. Our forecasts increase vessel safety and reduce losses for Port Authorities while helping leisure users plan their activities.